Phage Dynamics and Interaction Study: Real-time Observation and Analysis

Bacteriophages, also known as phages, are viruses that infect, replicate within and kill bacteria. They have significant potential for applications in biocontrol, biotechnology, and medical therapy. As antibiotic resistance increases and represents a global health concern, phages offer a potential viable alternative to traditional antibiotic therapies. Despite their potential, there is a lack of understanding around how phages diffuse in various environments and the initial interactions with bacteria. This research aims to understand how phage dynamics and preliminary interactions with bacteria influences their efficacy (ability of phages to successfully infect and kill bacteria) and their specificity (precise targeting of specific bacterial strains by phages). Understanding such factors is vital to support the advancement of phage therapy for the treatment of bacterial infections which are resistant to antibiotics. This research has potential to advance understanding surrounding phage-bacteria interactions, and these insights could help to develop sustainable approaches to managing bacterial infections in an era of antibiotic resistance.
Objectives:
1 Monitor and analyse the real-time dynamics of various strains of phages in a range of solutions.
2 Investigate the impact of phage dynamics on the ability to infect and control a range of bacterial populations.
3 Understand the preliminary interactions between phages and bacteria, contributing to the development of more effective phage therapy strategies.
Methodology:
Advanced microscopy and microbiological techniques will be used to monitor phage populations in real-time and analyse phage-bacteria interactions in different environmental settings. Real time monitoring will be mainly performed exploiting the optical phenomenon of caustics, allowing the monitoring of phages without fluorescent labelling. Experimental setups will include both controlled laboratory conditions and mimicking natural environments.